Planetary Original Diagnostics at Extreme Conditions with Raman Spectroscopy

The scarce information we have about Giant planets comes from telescopes, which see electromagnetic radiation; space missions, which observe only the planetary surface; and computational simulations. Through the development of this fellowship, we will create and study planetary materials under extreme conditions in our laboratory. For the first time, we will know what our solar system is made of.

A diamond anvil cell (DAC) is a versatile and simple device, in which pressures of 1 million times above the atmospheric pressure and beyond can be generated by pressing a tiny sample between two diamonds, (10^8 ml). DACs will be coupled to resistive and laser heating, which allows us to reach conditions close to the Giant planets outer layers. Chemistry is different at these pressures and does not follow traditionally expected routes. Pressure causes extraordinary changes in the properties of matter by bringing the atoms closer and closer to each other. It can turn the air we breath into a beautiful dark red crystal (oxygen), make a semiconducting polymer out of nitrogen or transform peanut butter into diamond. When we misunderstand the nature of planetary materials, then all our models of planetary dynamics will go awry.

The main elements of interest in this project will be hydrogen and helium which constitute over 87 % of Giant gas planets' mass, and water, ammonia and methane, the main mantle constituents of the "icy planets" (Neptune and Uranus). These planets have strong magnetic fields, created by dynamo mechanism. In the case of Jupiter metallic liquid hydrogen drives the dipole moment, while in the case of Uranus its dynamo is thought to be due to super-ionic water. Conductivity in these molecular fluids is induced by the extreme pressure and temperature in the planetary mantle, which ranges from 20 GPa and 2000 K to 600 GPa and 7000 K.

The aim of this project is to understand the role of hydrogen within the planetary interiors: this is expected to be in a metallic fluid state. However, it is not known whether it will be interacting with helium or if it will be able to penetrate the water, ammonia and methane layers of Neptune and Uranus forming new chemical structures or accumulating as fluid impenetrable drops.

Raman spectroscopy is an effective technique which gives access to the physico-chemical properties of matter. Coupled with diamond anvil cell technique it opens up a perfect window into the unusual world of extreme conditions at which planetary materials exist. A novel part of the project will be the fast high-temperature isothermal compression achieved within a novel devise called dynamic diamond anvil cell, to avoid problems of sample time-based reactions, characteristic of hydrogen, helium and water related materials. This project will implement the most modern advances of Raman spectroscopy at the same time utilising my skills and experience.

This is a multidisciplinary project binding material, physical, planetary and chemical sciences. The FLF will enable me to make the first measurements of phase transformations in material behaviour at conditions relevant to Jovian planets. The astrophysics community will benefit from solid experimental proofs of the behaviour of fundamental elements in planetary conditions. The condensed matter field, on the other hand, will be extended with knowledge of the novel materials created at extreme and brought back to ambient conditions. Therefore, this project entails a unique link between different scientific branches, namely astrophysics and material sciences. These experiments would put the UK in the forefront of extreme conditions and astrophysics sciences. The expanding number of research groups interested in high-pressure science will benefit directly from the in-house, high-pressure facilities planned (and existing), their future development and their adaptability to their problems.

Potential impact
Who will benefit from this research?
1. The beneficiaries include partners from Center for Exoplanet Science who are in direct contact with a broad international community on planetary sciences.
2. Material synthesis industries will largely benefit from this research. The search for super-ionic and hydrogen rich compounds may serve to inspire efforts to synthesise materials with similar novel properties under conditions approaching ambient.
3. Within the programme plan is to refine existing extreme pressures and temperatures techniques. Moreover, I intend to develop and implement the dynamic-diamond anvil cell (DAC) technology to obtain the data at truly extreme conditions unexplored before. In long term, I intend to exploit the dissemination and commercialisation of the improved techniques which could have relevant industrial impact.
4. Students: future leaders. Apart from training PDRAs, during the FLF programme, I intend to continue offering MSc and senior honours projects, and bring my results to a course devoted to implement research methods into Bachelor's programmes.
5. Extreme conditions have always inspired public interest. I already have significant experience in exploiting this interest in popularising science. Through this programme I will address general audiences of all ages, from schools to older public.

How will they benefit from this research?
1. To date there is an evident lack of communication between high pressure and planetary science. I propose a research plan aimed to bridge this communication gap becoming a member of the centre for Exoplanet Science and getting involve within their agenda. I will provide fundamental data which are not based on measurements of the planetary atmosphere but at conditions which really correspond to the outer Giant planetary layers, which will have a huge impact on our current understanding and vision of planetary science.
2. Material synthesis industries: to promote the possibilities that my results could offer to the materials market I will engage with our business development managers in the Schools of Chemistry and Physics and Astronomy. In long-term this project will configure well established industrial partnership, which will naturally create a vehicle for exploitation of the results of the proposed research and for collaboration with the private sector.
3. I have taken the technical lead on a spin-out ERC proposal (with Prof. Ackland and Gregoryanz) in which we use a business development expert from Edinburgh Innovations to implement DACs in the general market. This route could be taken for the commercialisation of developed d-DAC and heating techniques resulting from my programme.
4. Students could take advantage of the fellowships and funding offered by the schools or get access to funding through a Research Councils studentship, Principal's Career Development Scholarship, or various Doctoral Training Centres. Through projects and discussions with students, I will spread the importance of my results.
5. I plan to engage with general public to bring the importance of extreme conditions in planetary science, as well as dealing with the kind of exo-planets that are now almost routinely found by astronomers. UoE and the School of Physics and Astronomy offer a comprehensive STEM engagement programme SCI-FUN and participate in the 'Festival of Creative Learning' which provide a delivery outlet for FUSION - 'Focusing on University Science Interpretation and Outreach Needs'. I have already participated in several general activities, but the link of my work to exoplanet science will facilitate engagement creating a link to a general audience. Broadcast at a general level is planned via the UoE official webpage, and "wiki" and press release to the media to address a general audience (i.e.:new scientist). Finally, I will promote the dissemination of my results through my group webpage, Facebook and Tweeter accounts.